Advanced Biomass pellets from used Coffee grounds - Bio-Bean Ltd

The UK coffee industry (cafés and instant coffee factories) produce 485kT/yr of Used Coffee
Grounds (UCG), of which over 90% are landfilled or incinerated, costing the UK coffee
industry £79.8m/yr (Fairtrade, 2012). Alongside the need to reduce landfill, the UK, EU and
coffee companies need to valorise waste and reduce emissions but are struggling to meet
targets (Global Warming Policy Foundation, 2014).
The UK’s Non-Domestic Renewable Heat Incentive (RHI) has contributed to 4.9million T/yr
UK consumption of wood biomass pellets, over 80% of which are imported, mainly from N.
America - costing the UK £1.2bn/yr (Biomass Energy Centre, 2013). Furthermore, wood
crops compete with land and food production (Gov.uk, 2011), creating a growing demand for
locally-sourced Advanced Biofuels (derived from waste).
Bio-Bean have proven the concept of a closed-loop, commercial model to manufacture
Advanced biomass heating pellets from UCG. Bio-Bean’s model and technology have
attracted widespread coffee company, media and sustainability industry attention both
nationally and internationally and have been endorsed by parties including Shell, UKTI, the
Mayor of London, the Ellen MacArthur Foundation and the London Sustainable Development
Commission (LSDC).
This project will allow Bio-Bean to develop a prototype of the processing plant and conduct
full-scale trials to demonstrate scalability to potential investors and customers who have
already expressed interest.